Development and validation of novel MRI acquisition techniques for transgenic rodent models

Hyperpolarisation refers to several techniques used to increase the signal to noise ratio in NMR experiments. This is achieved by transferring angular momentum from electrons to nuclei to enhance nuclear polarisation. An example of a hyperpolarisation technique is Dynamic Nuclear Polarisation (DNP) which has been used to non-invasively study metabolic changes in the living heart using MRI. DNP has previously been used with a range of biological metabolites labelled with 13C which, to hyperpolarise, are cooled down to low temperatures (<1K) and irradiated with microwaves. The sample is then melted and injected into an animal or person enabling metabolic pathways to be studied in vivo.
One issue with 13C based samples is the rapid rate with which the enhanced signal decays. For this reason, there is increasing interest in using silicon as a hyperpolarised imaging agent for MRI. The decay of hyperpolarised 29Si particles can last a couple of hours which is a much longer imaging window than the 60-120s of 13C. Much of the current work in the field has been focussed on silicon microparticles. These, however, have limited biological application as their distribution in tissue is restricted by their size and there is the potential to block veins near the site of injection. Nanoparticles, however, are likely to have greater in vivo mobility due to their smaller size. Kwiatkowski G, et al (2017, Scientific reports, 7(1), 7946) reported the decay of silicon nanoparticles as 42 minutes and showed they could be used for imaging living organisms by MRI. To our knowledge, however, there are no reports of using hyperpolarised 29Si in living organisms. In addition, silicon particles have flexible surface chemistry and so there is the potential to drug load, functionalise and target.
There are three main aims for this project. The first is to optimise the protocol for hyperpolarising the silicon nanoparticles. Once optimisation has been achieved, i.e. the largest signal enhancements found, the focus will turn to making these particles biologically useful by functionalisation. This work would be done in collaboration with the Departments of Chemistry and Pharmacology. A long-term aim would be using these functionalised, hyperpolarised nanoparticles in living animal models.
Although work has already been done on optimising the signal from silicon nanoparticles, little work has been done on the functionalisation. By modifying the nanoparticle surface their biodistribution and biocompatibility could be further improved.
This project falls within the EPSRC Biophysics & Soft Matter Physics and Medical Imaging research areas.

Potential impact
The UK has made a significant research impact in the area of biomedical imaging, especially given the size of its research volume. This impact was highlighted in the 2012 EPSRC/MRC Report on Medical Imaging Technologies, that placed the UK first for relative world impact in the neuroimaging field, and third in the world for research in radiology, nuclear medicine and medical imaging (see Appendix 1 of that report). However, the UK does not have a good track record in translating its medical imaging technologies into commercial enterprises. Indeed, most of the major medical imaging technology companies are based outside the UK.

Based on this excellence of biomedical imaging research expertise, however, an opportunity does exist to promote enterprise in the UK, which ultimately may lead to the growth of smaller specialist companies, particularly in the area of supporting drug discovery and assessment of pharmaceutical efficacy. For the pharmaceutical industry the ideal situation is to partner with academically strong medical centres via specialist contract research organizations (of the type represented by one of our industry partners P1Vital) who have imaging experts to guide the complex trials work that is required. In order to prevent emerging markets, with their increasingly competitive academic centres, from being first choice options for hosting such industries, the UK must train a larger pool of entrepreneurially minded imaging scientists.

The other major beneficiary of biomedical imaging science is in the healthcare sector, where NHS delivery costs are rising dramatically, and more focused and quantitative characterization of patients and their treatment progression will be needed. This is true across all scales of imaging, from better tissue characterization at the cellular level (from biopsies and via endoscopic procedures), all the way to human-organ and whole-body imaging methods. The opportunities for cost savings for a more personalized medicine delivery are enormous, but only provided that carefully targeted imaging procedures can be generated and used in combination with personalized genetic information. If successful, imaging could help greatly reduce healthcare costs by better stratifying patients for specific treatments, and by ensuring via longitudinal follow up that those treatments are being effective.

Clearly the biggest impact of the CDT, however, will be the work that the projected 75+ students perform once they complete their studies. This injection of highly trained and inter-connected imaging scientist experts will maintain UK academia's prominence in this field and will greatly strengthen UK industry and the UK healthcare sector. Based on past experience we would expect approximately 60% will move straight into academic research and 20% into industrial research. The remaining students will go into a variety of careers including the healthcare sector and other professional careers. Given the industrial involvement and stimulation in this CDT we would also expect several of our students to be attracted towards an entrepreneurial pathway and to form their own startup companies (e.g. the existing DTCs at the maths/physical/biomedicine interface in Oxford have resulted in 12 such startups). This demonstrates the likely impact of the career development opportunities provided by the ONBI CDT programme, and the resulting excellent employment prospects. Academically we would expect, based on previous and existing similar programmes, that each student will publish 2-3 journal papers arising from their doctoral work, including many in high impact journals, and likely some will file patents. It should finally be noted that all students will be required to participate in public and schools outreach activities in the later years of their training, with the hope and expectation that this will be an activity that they continue beyond their training, thus with a lasting impact.